Growing green in UK vineyards: Managing Knowledge

This project explores the sustainability impacts of green infrastructure in vineyards in the UK and knowledge management surrounding these structures. Green infrastructures are non-vine vegetation, water bodies, and human-made elements (e.g. nest boxes) which are intentionally kept in viticultural system. More precisely, the project investigates the perceived and experienced multi-dimensional sustainability impacts of green infrastructures, and learning pathways and journeys surrounding these elements among UK winegrowers. It is intended for the project to increase the understanding of the experiences of green infrastructures in winegrowing contexts, and to better support the development of learning related to the topic in the UK wine industry. The project holds strong policy relevance, especially in the current UK context with roll-out of the Environmental Land Management schemes, as knowledge and learning hold a key role in shaping agriculturists' (and viticulturists') practices. The project makes use of Systematic Map methodology, qualitative research approaches, and mixed-methods.